Self Optimising Clean in Place (SOCIP)

Cleaning of production lines is one of the most time consuming and costly stages of food and drink

manufacturing. Cleaning is also one of the most inefficient stages as Clean in Place (CIP) systems are designed

and commissioned for the worst case scenario. This is the food materials and operating conditions which are

known to foul the equipment the most. In daily use this often results in the over cleaning of the production

lines coming at a great expense to food manufacturers. This is primarily due to unnecessary line downtime and

resource utilisation. This feasibility project will develop a small lab scale experimental rig and assess the

potential of different online sensors and artificial intelligence to quantify the level of internal fouling and

autonomously optimise the CIP process in real time. This technology will dramatically reduce the time, cost and

environmental impact required for cleaning.blic Project Summary